NGCW : Intergrated Equipping (IntEq)

NGCW will ensure that mature technologies are available to enable the design, development, validation, manufacture, equipping and testing of lightweight aerodynamically efficient and economic to produce wings which are optimised with the overall aircraft ensuring minimum environmental impact. INTEQ will develop simplified, reliable, wing system installation concepts and compact control surface actuation methods that would support high volume low cost manufacture.